ioLive - A collaborative, interactive media production and broadcasting framework, designed for streaming live artistic performances

About half the world's population is facing mass quarantine and the unique situation of social distancing created by the Covid-19 crisis. All live performances have ceased, while currently available platforms do not support live performances from the homes of artists with professional quality live editing like what the Television broadcasters deliver.

This project aims to bring live internet streaming closer to the experience of live TV, by developing a technology framework that enables live collaboration of artists with producer, director and editor -- professionally mixed and cast on web based interactive display for the audience. The project lead is an immersive technology software company in partnership with a popular live stream daily cultural event.

--ADDITIONAL INFORMATION HERE--

By the end of March 2021, this project will deliver an invite only fully functional version of a self-service platform for local businesses or producers to stream live gigs or events to their target audiences. Achieving this critical milestone in the product roadmap will empower the team with the opportunity to test elaborately and build collaborative networks with the various target market segments. Users in these segments would eventually require hyper-customized versions of this platform in the final market release version. The business model would be influenced by the feedback and learnings that are gathered continuingly from such a stable version. Meanwhile, further funding is being solicited through other sources for the remaining stages of product development and deployment.